Coronavirus polymerases: functions and subunit interactions

Viruses are major causes of disease in humans and animals. They evolve very rapidly through diverse genetic mechanisms, resulting in a constant threat to animal and human health by newly emerging viruses for which no vaccines and drugs are available. To combat virus infections more effectively, a detailed understanding is required of the molecular details of the viral life cycle and the biological molecules that viruses require to multiply in animal and human hosts. Molecular information obtained for specific families of viruses can subsequently be used to develop drugs that very specifically inhibit essential virus structures and functions without disrupting normal cellular functions, which obviously would cause toxic side effects during antiviral therapy. The proposed research investigates molecular details of the life cycle of coronaviruses, which are large RNA viruses causing respiratory and enteric disease in livestock, companion animals and humans. More specifically, the study focuses on the structures and functions of a multi-protein complex that is comprised of 16 viral and several cellular proteins and includes enzymes, called polymerases, that multiply the viral genome RNA, which is one of the essential steps in the production of new viruses. The focus of this research is to investigate the properties and functions of two coronavirus polymerases and their interactions with other proteins in the multi-protein complex. Using a range of molecular, biochemical and genetic methods, the work will produce valuable new insight into the molecular and mechanistic details involved in coronavirus replication. This will have broad applications to developing new strategies for antiviral therapy of infections caused by coronaviruses and similar viruses and help improve our understanding of cellular processes including those related to antiviral host responses.

Technical abstract
Coronaviruses are important animal and human pathogens. The viruses have the largest RNA genomes currently known and use complex mechanisms to express their RNA genomes and synthesize an extensive set of RNAs. Coronaviruses are unique amongst the large number of plus-strand RNA virus families in that they encode a number of enzymes that are not conserved in most (or even all) other RNA viruses. These include endo- and exoribonucleases, ADP-ribose 1'-phosphatase, cyclic nucleotide phosphodiesterase and putative RNA primase activities. Prompted by the outbreak of SARS in 2003, which was caused by a previously unknown coronavirus, major efforts have been made to develop selective antiviral drugs, mainly targeted against the coronavirus main protease. As part of these efforts, an impressive number of crystal structures of individual coronavirus replicative proteins and subdomains have been reported over the past 5 years. Despite these major achievements, our knowledge of the enzymology involved in coronavirus replication and transcription is still limited and information on the key components of the viral replication-transcription complex, particularly the two types of polymerases conserved in coronaviruses, is limited. In the proposed work, we therefore plan to investigate the biochemical properties, substrate specificities and interactions of (1) nonstructural protein [nsp] 8, a non-canonical RNA polymerase that has been predicted to act as RNA primase, and (2) nsp12, a predicted primer-dependent superfamily 1 RNA polymerase. Using Human coronavirus 229E as a model system, we will employ a wide range of biochemical, cell biology and reverse genetics methods to unravel the functions and interactions of the two enzymes and obtain information on the structure and subunit composition of the coronavirus replication-transcription complex, which is a large multi-protein complex. The study is also aimed at identifying and characterising new anticoronaviral drug targets.